Kudos Connect: Development of prototype service to help learned societies drive impact of research publications, and encourage cross-discipline and public engagement with research discoveries.

The UK spends approximately £29 billion on research and development per annum,
representing circ. 1.7% GDP. Despite this huge investment, the research community is failing
to sufficiently promote and commerically apply this research, and academics are not yet
making the best use of emerging tools and channels to assist with this.
Kudos Connect will address this by tapping into the expertise, networks and infrastructure
offered by learned societies - helping them for the first time track, evaluate and amplify the
collective research outputs of their member communities. Kudos Connect will also help
societies better support inter-disciplinary exchange, public engagement and corporate
application of research discoveries.
Learned societies are crucial organizations in the research process - holding conferences for
the presentation and discussion of new research results, publishing books and journals to
disseminate research, and acting as professional bodies that regulate the activities of their
members in the public interest and the collective interest of the membership. Societies are also
of key importance in assisting in the emergence and development of new disciplines and
professions.
Currently, societies have access to limited information to help them understand and promote
the research outputs of their members. Kudos Connect will give them information to help
support their member communities in the uptake and evaluation of new formats and channels
for presenting research discoveries; identify, support and promote high performance within
their disciplines; and connect with broader audiences in the further progression of their areas
of speciality.